Resource Efficient Additive Manufacture of Actuators (REAMA)

There is a drive for the application of more sustainable, resource efficient, productivemanufacturing technologies to enable the manufacture of higher-performing, moreefficient products. Additive Manufacturing (AM) offers the ability to realise newgeometries, impossible to create using traditional manufacturing techniques, enabling radical new product designs through part consolidation and optimisation, allowing improved efficiencies and light-weighting.

The aim of this project is to bring a new Additive Manufactured high performance,lightweight state-of-the-art actuator (Shock Absorber) to the motorsport and high performance vehicle (HPV) market, especially the Electric Vehicle (EV) market.

The project is lead by R53 Engineering Ltd (designer and manufacturer of high-performance hydraulic actuators) who will develop novel lightweight and efficient actuator designs, supported by Matsuura Machinery Ltd and the University of Warwick, who will provide Design for Additive Manufacturing rules and material property information to R53 to ensure that the designs are capable of being manufactured using the state-of-the-art production rate Binder Jetting metal AM technologies.

The benefits to the driving experience and vehicle dynamics of the actuators will be validated using the vehicle test facilities within Polestar, who will be an early adopter of this technology in their EVs